A few consistent frameworks to test gravity using galaxy clusters

Study of halo properties in modified gravity gravity models, and based on the studies work on a framework to test gravity using galaxy cluster observations. The research involves cosmological N-body and hydrodynamical simulations of galaxy clusters, and the analyses of large amount of data (typically hundreds of snapshots) to make theoretical predictions of halo properties to compare with theoretical models.